DRI-focussed training for research facilitators and teams (DRIFT)

Digital Research Infrastructure (DRI) is now ubiquitous in research. It has revolutionised the way that we conduct research, pervading all aspects of the research lifecycle. From the use of large-scale computing for machine-learning and big data to modelling and simulation, to the management of experiments for record keeping and reproducibility, research is powered by the software and hardware that have become vital tools and resources for the modern researcher. This requires new skills and forms of research collaboration, as research supported by DRI aims at larger scales and interdisciplinary collaboration.
This project targets UKRI’s DRI skills strategic priority, focussing on the need to grow the digital skills base to ensure more effective use of DRI from a diverse set of users. We already observe significant skills shortages in these areas, partly because the training materials and infrastructure are not sufficiently well developed and integrated, and partly because career pathways and opportunities are lacking and don’t incentivise a long-term career in these roles.
There is already a substantial body of DRI-related training resources, primarily targeting foundation level skills for researchers (e.g. The Carpentries, CodeRefinery), as well as more advanced material on technical topics for research software engineers (RSEs) and experienced researchers (e.g. ARCHER2 training).
To address the challenge of improving access to, and usability of, DRI from across all of UKRI, and broaden engagement to new users and communities, we need to address:

Lack of DRI training for research support roles, such as research facilitators
Lack of DRI training for interdisciplinary research teams / supporting team science
Lack of visibility of DRI outside of physical sciences and engineering

Developing support for the research facilitator role is particularly important as they play a vital and trusted role in helping to build and strengthen links between technical professionals and the research community, enhancing the impact of the type of skills development activities we are undertaking.
This project involves partners who have worked together through the Software Sustainability Institute and the UNIVERSE-HPC training project to develop approaches, infrastructure and materials to support DRI training. Pioneering new approaches include the development of personalised learning pathways to help learners understand what training they require at the current stage of their career; the open-source Gutenberg teaching platform that simplifies course delivery in multiple formats; the development of new intermediate level courses on research software skills; and innovative learning formats such as “Byte-sized RSE” and Research Software Camps designed to engage a more diverse set of participants.
Together, we will:

Develop new courses with domain-specific examples (adapting existing materials) that provide research facilitators with the expertise and confidence they need to disseminate the benefits of using DRI thereby encouraging new users and communities to make use of DRI.
Encourage more sustainable, effective use of DRI by research teams by developing new courses (based on existing and new materials) to cover team-based skills such as project management, working in interdisciplinary teams, and knowledge exchange.

Develop new approaches to delivering technical material to engage both new and existing audiences and increase visibility and understanding of DRI - e.g. through the use of Raspberry Pi clusters to support hands-on HPC and computing infrastructure training - helping address the skills shortage in key technical areas

We confirm we have received an invitation to apply, originally sent to Neil Chue Hong.